Cardiff University and COMFG Limited

To radically improve the performance of protective helmets, reducing risk of head/brain injury by developing an impact-energy absorbing innovative material and introducing it to the equestrian market